University of Glasgow and Vector Photonics Limited KTP 21_22 R2

To embed expertise in testing and failure analysis methodologies to ensure that laser device products delivered to customers have undergone accelerated lifetime testing. This will drive commercial growth and deliver a step change in manufacturing protocols.